Continual Lifelong Learning and Adaptation for Legged Robots Planning and Control via Neuromorphic-based Learning

Weconsider the problem of continual lifelong learning and adaptation for legged robots to achieve increased autonomy and more independent operation in scenarios where human intervention would be difficult/impossible. Whilst recent advancements in designing legged robot controllers using offline trained reinforcement learning based policies have shown great promise in achieving robust controller that can deal with some previously unseen environments (1) and adapt to new conditions (2), there still exist the risk these trained policy will failure when face with completely unseen situation which diverge from its learnt policies. Therefore, it can be argued that it is important to continuous learn from after the system is deployed. Whilst online training of the aforementioned methods is often computation expensive and power hungry, and thus not suitable for a deployed system if used as is, this proposalhypothesis that by leverage Neuromorphic-based learning ideas such as the Rate Code, the energy consumption and training time could be greatly reduced, potentially making continual learning achievable.